ClimaHarvest (Intelligent Climate Control System for Indoor Farming)

The United Kingdom aims to reach its carbon neutral target by 2050, and all sectors have started planning and implementing strategies to achieve this goal. The food production industry is responsible for approximately 26% of global Green House Gas (GHG) emissions, of which 27% result from crop production. To achieve the industry's net-zero emission target for agriculture by 2040, a transformation is required in both the agriculture and energy production sectors, and especially in their interaction and collaboration.

However, global pandemics, natural disasters and human conflicts put food production at risk. A report published by the London School of Economics outlines how the COVID-19 pandemic demonstrated how deeply the UK's food security is dependent on imports (Tony Heron, May 2020), while more than 80% of farmers experienced falling profits in 2020\.

The farming sector is focused on increasing the productivity of food production processes by integrating electrification, automation and digitisation into operations and using indoor farming. This will enable farmers to have more granular visibility and control over their operations in real-time and harvest crops year-round as it is not a weather or season dependent process, helping to increase their farming business sustainability.

By 2025, it is anticipated that the agricultural technology sector will be worth more than £136 billion globally. This includes over £129 billion in the Autonomous Farm Equipment Market and over £7 billion in the Precision Farming Market.

The goal of this project is to develop a self-learning climate control system that utilises internal and external data to autonomously manage the Heating, Ventilation, and Air Conditioning (HVAC) system in Total Controlled Environment Agriculture (TCEA), also known as vertical farming. This system can be integrated into new and existing operations, resulting in up-to a 30% reduction in energy consumption and CO2 emissions.

This system has the potential to be installed at sites around the world as a crucial component of a decarbonized food production system, with positive implications for feeding the world's population while also addressing challenges associated with climate change.